The significance of the Commission on Fees (1627-1640)

This project will explore the significance of the Commission on Fees and conceptions of Monarchical Paternalism to State Formation in early modern England.